Spiritual Trek

Tourists and holiday makers can make use of space technology and open data with the use of a mobile and web based application displaying the location of cultural interests and the best route to them. Sites of interest such as art, architecture, religious, history, heritage, food, music, dance, fairs and festivals. The resultant product benefits both users and hosts, promoting travel and business for a wide range of attractions.